Improving Quality of Life for People with Epilepsy in Europe

[MJN-SERAS - EIT Health][0]

The MJN-SERAS project team are working to overcome the challenge of predicting epileptic seizures through new technology which aims to improve the lives of those affected by epilepsy.

**MJN-SERAS**

**The challenge**

According to World Health Organisation, around 50 million people currently live with epilepsy worldwide, with an estimated 5 million new cases diagnosed each year.[\[1\]][1] Epilepsy affects between 1.5 and 2% of the total world population[.\[2\]][2] Approximately 30% of people affected with epilepsy are drug-resistant.[\[3\]][3]

Epilepsy is a chronic disorder of the brain that affects people of all ages. People affected by uncontrolled epilepsy suffer from unpredictable seizures: they do not know when they could have a seizure, or if it could cause a serious accident.

Living with epilepsy has a significant impact on those with the condition and their caregivers. The risk of premature death in people with epilepsy is up to three times higher than for the general population[.\[4\]][4] The unpredictability of seizures can prevent people with epilepsy from doing normal activities and may lead to depression. Seizure risk can also require those affected to be close to caregivers, which has an associated cost. Parents of children with epilepsy often cannot continue their professional career.

Currently, the only way of properly monitor epilepsy-affected people is by continuous brain signal recording, through an electroencephalography (EEG). However, this practice requires hospitalisation. The data obtained in hospital is temporary and does not demonstrate patients' daily reality.

**The solution**

The MJN-SERAS project team are working to overcome the challenge of predicting epileptic seizures through new technology which aims to improve the lives of those affected by epilepsy. Their solution is a wearable, discreet, non-invasive, medical device designed to predict epileptic seizures with high reliability.

MJN-SERAS is an earpiece, shaped as a hearing aid device, which continuously records the electrical brain activity like a medical EEG, by means of an electronic component. Thanks to the team's proprietary artificial intelligence algorithm, their device can determine if a seizure will suddenly happen.

Drug-resistant epilepsy-affected people can comfortably wear MJN-SERAS on a daily basis. Between 1 to 3 minutes before seizures, an alarm warns patients via their mobile phone which is connected via Bluetooth to the earpiece. Within this time patients can autonomously reach a safe place or position to avoid accidents and injuries, helping them become independent from caregivers.

[0]: https://gbr01.safelinks.protection.outlook.com/?url=https%3A%2F%2Feithealth.eu%2Fproduct-service%2Fmjn-seras%2F&data=05%7C01%7CNigel.Byng%40ouh.nhs.uk%7C24aa1705effe446b1f0008db9f713370%7C25d273c3a8514cfba239e9048f989669%7C0%7C0%7C638279080760448962%7CUnknown%7CTWFpbGZsb3d8eyJWIjoiMC4wLjAwMDAiLCJQIjoiV2luMzIiLCJBTiI6Ik1haWwiLCJXVCI6Mn0%3D%7C3000%7C%7C%7C&sdata=9vqWRxVuuHsX28lh%2ByqM%2FE3txcdS%2FRuq0XmYkuqwtWY%3D&reserved=0
[1]: https://eithealth.eu/product-service/mjn-seras/#_ftn1
[2]: https://eithealth.eu/product-service/mjn-seras/#_ftn2
[3]: https://eithealth.eu/product-service/mjn-seras/#_ftn3
[4]: https://eithealth.eu/product-service/mjn-seras/#_ftn4